FABRICS: Facilitating Algal Biotechnology with Rhodophyta for Intensive Culture Systems

The development and expansion of red seaweed cultivation is important for the seaweed aquaculture industry because it contributes to half the net worth of world seaweed production. The demand of red seaweeds is continuously increasing for its hydrocolloids, food, feed, pigments, pharmaceuticals, and other biotech applications. However, this industry primarily relies on a few seaweed species, mainly cultivated in Asian countries, facing threats from climate change, increasing incidences of diseases, and unsustainable farming practices. There is an urgent need to diversify seaweed cultivation practices to other potential commercially important indigenous red seaweeds in the UK and Europe to address the uncertainty in red seaweed global market along with sustainability and net zero targets. The UK and the Europe innovators developing seaweed-based solutions cannot currently advance their businesses without relying on the transport of raw materials from the far side of the globe, negating the carbon advantage of this nature-based solution.

In this context, FABRICS focuses on developing novel sustainable hatchery and large-scale farming practices for the red seaweed Palmaria palmata, which is widely distributed along the UK and European coastline. P. palmata is an established food ingredient consumed historically in these regions for its high protein content and nutraceutical properties and consequently has established market and consumer acceptance. Moreover, P. palmata has a well-defined life cycle, fast growth rate and established cultivation methods for tank and open-sea cultivation, but currently contributes only to 0.1% of the world seaweed production. A significant bottleneck in the expansion of P. palmata cultivation is a reproducible and robust hatchery technology for spore release, settlement, contamination control, and commercial up-scaling.

FABRICS will investigate bespoke bio-compatible and environmentally robust substrate materials developed by our commercial partner, W.L. Gore & Associates, to enhance seedstock settlement and growth of P. palmata in the hatchery and the open-sea cultivation farm. We will develop novel culturing strategies using microbiome engineering and predators to maximise P. palmata production in both hatchery and large-scale farms. FABRICS will establish the use of probiotic and predatory microorganisms as nature-based 'ecological tweezers' to control disease and dysbiosis, particularly targeting oomycetes infection in the P. palmata along with chemical signals involved with biocontrol measures. Our novel cultivation and biocontrol strategies developed for P. palmata could be widely adapted to other commercially important seaweeds. Overall, this proposal encompasses developing a complete value chain, from hatchery, to grow out to end-user of the seaweed. This technology will then be tested by an end-user of the seaweed to verify its industrial value. Further, the research will support seaweed nurseries and large/small scale seaweed farmers in maximizing their production to meet growing market demands. Ultimately, our project will help establish expertise in P. palmata cultivation across the UK and Europe, attracting new research and business partnerships and creating new jobs in the seaweed sector.